Medidrone

COVID-19 has created a need to better connect locations of care provision (e.g. hospitals, doctors surgeries, pharmacies and nursing homes), in order to improve the speed of delivery for time critical medication, to reduce transmissibility of COVID-19 to vulnerable patients and to help move care provision and testing closer to the patient via better distribution.

We propose to solve this problem using a network of small (micro) drones which follow pre-planned paths between medical facilities, and act as a high-speed shuttle for small medical packages. The solution is backed by a comprehensive drone safety case strategy which effectively mitigates ground and air risk in order to meet safety requirements and obtain approval from the CAA.

Most drone delivery solutions have focused on large, high risk drones, which present significant challenges when attempting to obtain approval from the regulator, and therefore normally require airspace segregation. This means that those operations are never able to scale effectively.

Neuron has approached this problem top down, by starting with an operational safety case strategy and complimentary matching medical need, and designing a solution using readily available off-the-shelf technology which can be scaled nationwide.

Using this approach Neuron is able to ensure that a solution is provided which not only solves a key medical problem, but which is feasibly able to provide value to its users beyond the limited time frame of a trial.